Encrypted Mobility Intelligence & Proximity Tracing (E-MIPT)

E-MIPT project (SimX Track & Trace) is about creating a prototype digital tool for the government and the public aimed at controlling and stopping the spread of infectious diseases that leads to a global pandemic like the COVID-19.

By installing SIM card applications to collecting, aggregating, and analysing radio measurements (radio fingerprints) taken by cellular devices on a regular basis, the system will be able to trace the proximity between mobile devices at all times. By combining this information and live feed from hospitals about newly infection cases, potentially infected people can be informed so they can self isolate or take necessary actions, and hence interrupting the transmission of the infection to more chains. This also means the government authorities will be able to predict the actual current and future virus cases and allow them to make informed and strategic decisions to combat its spread.

To achieve this, the system will intelligently scan through the historical cellular radio fingerprints of the newly infected person for the last 2 weeks, for example, and identify the devices that produced a similar radio fingerprint at the same 10 minutes time window (which implies that a close contact had occurred at the same time and location). The process will be recursively repeated for all the chains of possibly infected people so ultimately the whole chain of infections will be identified.

Additionally, the radio fingerprints are converted into anonymous locations and analytics data produced from raw locations are then aggregated by several geographical granularities, from country to a suburb. Additionally, the number of people who went outside their homes or towns is also estimated and visualised. This will help the government authorities to identify mobility rates in the country and support the lockdown of specific zones instead of the whole country, and finally inform people about the risk involved with entering a specific zone.

SimX Track & Trace uses sophisticated algorithms and encrypted mechanisms for mobility intelligence and proximity tracing without compromising the privacy of individuals. This is because the identity of the mobile device is never exposed to the system. Instead, a digital key, that only the mobile device knows it belongs to it, will accompany the data. Additionally, the system as a whole will include an opt-in opt-out mechanism.

A web portal will be provided to the public so they can enter their digital key and the system will tell them if they are at risk of infection.

SimX Track & Trace is now live at www.simx.app and access to the SimX dashboard can be requested directly from the website.

After the success of the project, Innovate UK is granting Inventia UK with the Extension for Impact grant to enable the company to scale the solution to cater to 100 million users per customer deployment as well as enabling the company to commercialise the solution in the international markets.